Multi-Sector Spatial Optimisation of UK Seabed for Net Zero

This project aims to add to the knowledge surrounding the introduction of offshore renewables to the UK seabed.
It aims to expand the capabilities of The Crown Estate (TCE) Techno Economic Methodology Framework (TEMF) by introducing future renewable technologies.
It aims to expand the knowledge base of how to deploy these technologies given the soft and hard constraints of the current and future use of the UK seabed.
It aims to expand the number of technologies that TCE can model with techno economics and deployment.